Gen AI Powered Conference Engagement

Imagine you are attending a conference or trade show and instead of the usual free pens and stress balls you're greeted by engaging, personalised experiences at every turn. That's the future we're creating with our groundbreaking project, powered by Generative Artificial Intelligence. We've already made waves with our gamified drinks-pouring robots, turning lead generation into an entertaining game for our clients. Now, we're taking it further. By integrating conversational AI with in-depth knowledge of our client's offerings, our robots will become dynamic storytellers, delivering tailored education and generating qualified leads with ease.

Our AI-powered content management system isn't just limited to drinks. We're imagining a whole suite of interactive products, like chocolate vending machines that debate with you and coffee safes that quiz you on cybersecurity. The beauty of our approach lies in its adaptability. We can quickly prototype and test new ideas, seamlessly switch between global and local content, and even tweak the personalities of our creations to suit different audiences.

In short, we're not just revolutionising conferences and trade shows; we're creating a whole new marketing medium for brands and products and this project is designing the brain that will power them all.